Real Time 3D Modelling for Subsea Asset Management - Feasibility Study

Rovco are developing a system that will improve the way in which subsea assets are managed through the development of a 3D modelling process which will allow inspection personnel to be based onshore. The aim of the system is to make asset management far more cost efficient, while also improving safety for staff and the environment. The final product will allow chartered offshore vessels on inspection campaigns to be smaller, while reducing costs and the number of personnel required at sea. Using visual 3D models of subsea assets will allow onshore assessment by all interested parties meaning decision making can be referred as needed, and onshore communication between all of the parties will be made more effective. This will allow faults to be spotted more efficiently and repairs to be made to damaged assets well before the point of failure, decreasing the chance of environmental pollution by mitigating the chance of corrosion going undetected. Initially a feasibility study will be conducted to ensure that industry is ready for this solution, and that it is viable. Alongside this an example of the final output will be produced to help recruit collaborators and assist in defining the project direction during market analysis.